Kingston University Higher Education Corporation and JPY Limited

To investigate and deploy the use of speech recognition and speaker recognition as a knowledge management tool for a new commercial web application called Threads.